Detecting squarefree numbers

In number theory, one of the most basic questions posed about a given natural number N is whether it has any square factors larger than 1. As far as anyone knows at present, answering this question is no easier than factoring N, which is believed to be a very hard problem in general. On the other hand, the same question can be asked about polynomials, and in that setting it turns out that there is a very simple procedure to find the answer. This apparent discrepancy has led number theorists to wonder for centuries whether there might be such a simple method for ordinary natural numbers.

This proposal builds on work of the PI and collaborators at Bristol which describes an algorithm for determining if a given N has any non-trivial square factors without factoring it. However, the method as presented in that work turns out to be slower than the expected speed of the current best known factoring algorithms. The proposed project will explore several strategies for going beyond that initial work, with the goal of improving the performance of the algorithm, possibly even reaching the holy grail of the field, a polynomial-time algorithm for squarefree testing.

Potential impact
The beneficiaries of the proposed research certainly include mathematicians and computer scientists, as described under Academic Beneficiaries. UK universities will benefit from the raised profile of research in pure mathematics. Economic and societal benefits will follow in due course from applications to cryptography, which underpin the security of the internet and our digital economy, and is vital to national security.

More broadly, the proposal will contribute to our overall understanding of the computational uses of L-functions, whose impact on number theory and mathematics as a whole is well-established. A prominent
example is the BSD conjecture, discovered computationally by UK mathematicians Birch and Swinnerton-Dyer in the 1960s; today it is widely perceived as one of the most important unsolved problems in modern number theory (including a $1 million prize offered by the Clay Mathematics Institute), and even partial results toward it have had striking applications, such as Tunnell's effective resolution in 1983 of the 1000-year-old
congruent number problem. Another example is the Gross-Zagier formula, also discovered computationally by Birch. It ultimately led to one of the crowning achievements of 20th-century number theory, the effective solution of the Gauss class number problem by Goldfeld.

While it is impossible to say with certainty when and how such major advances will be made, their occurrence seems assured. This is evidenced by the fact that three of the ten Fields medals awarded so far in this century were for work closely connected to L-functions, and we expect that further research in the area, including the present proposal, will similarly impact some of the greatest results of 21st-century mathematics.